Positive Focus: Linking photographers with charities to achieve visual stories that inspire and transform communities

Positive Focus is an initiative designed to create a powerful alliance between up-and-coming photographers and charities in need of compelling visual content. At the heart of this project is a dedication to using photography as a force for good, bridging the gap between the creative talents of photographers and the impactful work of charities. Through an expertly crafted online course, photographers are trained in PR/editorial photography with a specific focus on capturing images that tell the stories of charitable organizations and their missions. Successful completion of this course grants photographers access to an exclusive online community where they can connect with charities, offering their skills to help these organizations amplify their message and engage more effectively with their audiences. "Positive Focus" not only aids in developing the careers of new photographers by providing them with invaluable experience and exposure but also supports charities by enhancing their ability to visually communicate their causes. This initiative embodies the spirit of collaboration and community, demonstrating the transformative potential of combining artistic passion with philanthropic purpose to make a meaningful difference in society.